EEG Analysis in Rodent Models of Severe Autism Spectrum Disorders and Epilepsy for the Development of Novel Biomarkers

We hypothesize that by applying state-of-the-art EEG analyses to our data across rodent ASD models, we will identify novel biomarkers for improving the ease of diagnosis and developing novel treatment strategies to apply in the clinical setting.